Exploring Geological Hydrogen Storage Opportunities for the East Midlands (EMStor)

_EMStor Alpha Phase will assess the technical and commercial feasibility of repurposing a depleted onshore hydrocarbon field in the East Midlands to store hydrogen. The project will also asses how people living in the vicinity of hydrocarbon fields feel about those assets being re-purposed to storing hydrogen. Hydrogen storage will enable accelerated deployment of Cadent's East Coast Hydrogen Pipeline, delivering low carbon hydrogen that enables industry, power and aviation to switch from fossil fuels and decarbonise. The lead network is Cadent, supported by National Gas, and the remaining partners are British Geological Survey, Edinburgh University, Star Energy, Centrica and Uniper._